Opening Mind: Frontier AI Reimagines the Entire Mental-Health Pathway - Cheaper, More Effective, Streamlined and Personalised, Built on First Principles and Human-first Innovation

Opening Mind delivers privacy-first, UK-hosted AI powered clinician decision support through an integrated patient app and clinician dashboard to address NHS Talking Therapies capacity challenges and clinician burnout. Opening Mind is a professional-grade assistant that integrates directly into the NHS clinical workflow to reclaim administrative time and enhance patient safety. UK-hosted AI delivers privacy-first design, NHS-aligned risk tools, FHIR integration.

More than 40 % of people who seek NHS mental-health support face months-long waits (CQC, 2025), while private therapy remains unaffordable for many. Clinical demand now outstrips capacity by 20%, leaving 27% of children and young people waiting over 18 weeks for treatment where symptoms often escalate unnoticed. Without professional-grade support, many are forced into "light" 8-session interventions that fail to meet NICE guidelines, or turn to unsupervised tools that risk unsafe advice.

Our Solution

Opening Mind Synergy (Clinician Tool)
Synergy acts as an intelligent assistant that automates the "information tax" of mental health care.

• Administrative Reclamation: Reduces post-session documentation through automated, audit-ready notes.
• Active Safeguarding: Identifies "easy to miss" triggers and monitors High-Intensity User (HIU) deterioration in real-time.

Opening Mind Companion (Patient App)
The Companion module transforms the "waiting journey" from a period of risk into a phase of active recovery.

• High-Engagement Interface: Features a low-friction design mirroring modern communication styles, driving 40% higher engagement than traditional patient portals.
• 24/7 Red Flag Monitoring: Provides continuous automated oversight of chat interactions and detect risk prevent avoidable A&E presentations.
• Offline-Ready Support: Designed to extend high-quality support to underserved communities, ensuring equity of access regardless of connectivity.

System Integration & Safety
• Zero-Friction Connectivity: Clinicians access the platform via Single Sign-On (SSO) using existing NHS credentials.
• EPR Interoperability: Risk alerts and clinical trajectories sync directly to Oracle Health, Rio, or SystmOne via FHIR R4.

Why we're different

We never train on users’ conversations unless they explicitly opt in. Unlike generic chatbots, Opening Mind owns and hosts its model entirely in the UK. Combined with the other differentiators outlined above (personalised insights, real-time safeguarding, clinician co-pilot and seamless integration to care pathway), this mix of unique data, safety-by-design and patient-centred workflow support sets us apart in a crowded market.

The team

Our founding team unites first-hand NHS clinical experience with deep software and data-engineering skills and proven go-to-market know-how, backed by Microsoft for Startups, Oxford-Cambridge fellows and senior NHS advisers.

Opening Mind empowers clinicians to work at the top of their license, ensuring the UK remains a leader in safe, interoperable, and evidence-based digital health - while reinforcing the UK's leadership in trustworthy digital health innovation.